Smart Grid Safe Data Transmission via Power Converter and Power Signal Multiplex Modulation ("Grid-Enigma")

In seeking to achieve decarbonisation, we face a challenge: while we're switching to renewable sources like solar and wind, there's a risk that this leads to higher electricity prices, hitting those who can't afford it the hardest. To make renewable energy work smoothly, we need special converters that turn sunlight and wind into usable electricity and manage energy storage systems. These converters are like the traffic cops of the power grid, making sure everything flows smoothly and keeping the lights on.

There is a new option to buy and sell electricity that will shake the market up, it's called peer-to-peer (P2P) energy trading, and it lets households and businesses trade electricity directly with their neighbours, skipping the energy companies and the grid altogether. This not only helps us use more clean energy but also saves consumers money and makes our communities stronger.

However, there's a tricky part: making sure all the devices in this energy-sharing network can talk to each other securely and in real-time, without any central control. That's where Grid-Enigma comes in. We're working on a clever system called Power & Signal Multiplex Modulation (PSMM), which lets devices communicate safely without needing extra hardware like Wi-Fi or cell networks. It's like giving each device its own secret language that hackers can't crack.

Our approach has three big innovations: first, using PSMM means no extra costs for expensive communication systems. Second, we've beefed up our security with advanced signal tricks to make sure the data stays safe. Third, since it's all software-based, there's no need to mess with the hardware, making it easy and cheap to use.

So, what's our plan? We're focusing on perfecting PSMM for P2P energy trading, with the goal of making it the go-to solution for smart grids everywhere. We see a huge opportunity in this market, with P2P trading expected to grow exponentially in the coming years. And the UK is leading the charge, investing £billions in renewable energy and setting the standard for the rest of the world.

Our project isn't just about making money. It's about creating jobs, protecting the environment, and giving people more control over their energy choices. By making power systems more efficient and reliable, we're not only cutting down on carbon emissions but also improving our quality of life and paving the way for a cleaner, brighter future for all.